Microfluidic Assays for Bacterial Detection (MicroBact)

This project aims to deliver a fast and accurate disposable test for diagnosing bacterial infections. The aim will be achieved through secondment of Dr. Pugh, Senior Research Associate and microfluidics expert at University of Bristol to medtech start-up FluoretiQ. Dr. Pugh will gain key assay development and commercial decision making skills which will enhance his career and benefit University of Bristol in delivering commercially relevant teaching and research.